TRibology as an ENabling Technology (TRENT)

The 9th March 2016 was the 50th anniversary of the landmark "Jost Report - Lubrication (Tribology) Education and Research" . The word Tribology was born and the dramatic financial savings that could be gained by optimum practice in this area were formally documented for the first time. 50 years on, the impact of tribology (friction and wear) on the economies of developed nations remains the same; 5-8% of GDP; but tribology as an engineering science has evolved. Tribology challenges in 2016 and beyond are driven by new challenges; the challenges in 1966 were solved and new challenges go with the emergence of new industrial areas. The basic science of tribology remains the same but there is a need to embrace multi-scale thinking, complex materials and interfaces and systems to operate in new and demanding environments. In this proposal Tribology as an enabling technology will be integrated into two industrial areas that are underpinning for the UK and internationally; advanced manufacturing and robotics and autonomous systems. The proposal is transformative as it brings tribology, as a positive and enabling discipline, into two emerging areas of nanomanufacturing and robotics. Tribology is normally associated with the wear and degradation and whilst important to the economy normally has negative connotations. This proposal embraces the positive aspects of triblogical science.

Potential impact
The key aim of TRENT is to introduce tribology as an enabling technology in the engineering of intelligent systems for manufacturing and robotics. This will be facilitated through collaboration with teams from Norway (NTNU); Germany (Max Planck) and the US (Caltech). Our study has the potential to have significant impact across a number of application areas (for example, transport, healthcare, energy (nuclear, offshore etc.) and both focus areas are pivotal to delivery on the Industrial Strategy and to EPSRC themes as highlighted in the case for support. This will only achieved through a well-defined strategy for dissemination to, and collaboration with academia and industry as outlined below.